STRAW-AI: Strawberry Growth Analysis & Yield Enhancement through Artificial Intelligence Interrogation of Big Data

In the UK we consume \>£800M of strawberries annually and demand is continuing to rise. During the relatively warm weather of a UK summer, we can produce essentially 100% of domestic requirements, but during winter we need to import high levels of fruit primarily from Southern Europe and North Africa. These imports are associated with elevated food miles, high carbon footprints and a lack of resilience of UK food supply against climate change in areas of the world that already suffer water shortages.

The answer is to grow more top-quality strawberries in the UK winter, and Bery Farming Ltd achieve this by having sophisticated glasshouse production systems, employing vertically-arranged stacks of hydroponically-fed plants. This allows us year-round production. Whilst we already make substantial savings against traditional farming in terms of inputs (water, nutrients etc) there is considerable room for improvement in our yields. If we can increase productivity towards the theoretical maximum then we can increase revenues, improve sustainable farming practices, and increase food security.

Yields of fruit from strawberry plants depends critically on environmental factors, such as temperature, humidity, CO2 levels etc. Our glasshouse control software already measures these variables (and many others), extremely frequently and can respond to maintain the environment to pre-configured settings -- but at present those settings are determined manually. We have acquired a massive dataset of environmental measures coupled to fruit yields and quality metrics over several years, and see a considerable opportunity to harness the power of AI to determine optimal environmental conditions to optimise yields. The two partners will collaborate to develop mathematical and deep learning models that can ultimately be used to provide automated control of glasshouse infrastructure to boost strawberry productivity year round.